Gas Quality Fuel Cell Sensor Prototype Phase 1

A Proof of Concept prototype project to create a fully working system based on a fuel cell based sensor (FCS), developed by Loughborough University and Des19ncor Ltd, that is capable of sensing and calculating calorific values in natural gases, Natural Gas with Hydrogen gases and Bio-biomethane will be measured in near real time, such that these can be used to control gas quality (i.e. Wobbe index and relative densities) in a fully integrated system.

We believe this to be a new 'first of type' class of sensor which has significant global potential, that will aid the introduction of lower carbon gas networks and help meet climate change emission targets.